Fintech - Centre of Innovation in Financial Regulation

The Centre for Innovation in Financial Regulation (Financial Regulation Innovation Lab) is a leading innovation accelerator working across the UK and Globally to accelerate technology adoption to address regulatory challenges in financial services.

The Centre creates a demand-led, industry-driven environment that brings together fintech entrepreneurs, large financial firms, regulators, universities, and third-sector bodies to develop solutions that address current inefficiencies in existing regulatory working, and shape the future of new regulatory practices. It's the collaboration across these stakeholders that drives innovations to address some of the most pressing challenges in finance, enabling industry to innovate appropriately together, enhance customer service, and increase productivity.

The Centre focuses on the value and purpose of Financial Regulation, and the role technology will play in future delivery. Effective financial regulation provides a stable financial services ecosystem and successful economy, ensuring the interests of citizens, investors and enterprises are well served, as well as providing economic and social confidence across the nation and internationally. Technology adoption in financial regulation has the potential to change the way this fundamental service works. The Centre is vital asset to help the UK maintain its leadership in this important sector.

The work creates next generation financial services, supporting emerging and growing fintech innovators to accelerate solutions that meet industry needs, and accelerating technology adoption in financial services.

The programme uses an action orientated delivery framework which enables innovation, research and a skills agenda to be developed in a way that meets current needs while learning about technology developments that can drive the future of digital finance and financial technology.

The work is deliver this through:

1. **Industry-Led Innovation Calls -** Addressing regulatory challenges and building intelligent solutions and technology-enabled regulatory service to serve the next generation of financial services.
2. **New research in AI and financial risk management**: Programme of actionable research that informs new approaches to monitoring, identifying, and managing risks, and **revolutionising risk management and reducing customer harm**
3. **Skills and expertise in regulation innovation**: The development of regulatory and compliance professionals in building understanding of emerging technologies and their application in financial regulation, focusing on executive education, change management and emerging technologies including AI and venture building opportunities for the Fintech student population.
4. **Global best practice regulation innovation:** Developing a programme of globally recognised best practice excellence, bringing together industry practitioners, regulators, academics, to develop international partnerships and cross-sector collaborations, leveraging Glasgow's reputation to lead global regulatory technology development.